Promoting access to clean and affordable energy in urban informal settlements

ion Ventures and Zonke Energy will develop a microgrid electrification system for a low-income urban community in South Africa, off grid. The project is designed to hit all three areas of the energy trilemma of:
• Cost
• Emissions
• Security of supply and energy access

In South Africa, nearly one million households live in urban informal settlements without grid-connected electricity. Zonke, supported by ion, intend to develop and operate a community electrification system that will build on an early prototype that Zonke has developed. The project will have a focus on empowering local partners and communities, promoting knowledge dissemination both within the local township, and local academic centres.